Manchester Metropolitan University and LovedBy Services Limited KTP 21_22 R3

To expand services for adolescents and young adults with chronic health conditions via development of an in-house research and development capability, leading to production of new tailored, robust, evidence-based, behavioural frameworks that inform engagement with target groups.